Deep-time tests of community health in modern eastern African squamate faunas.

This project investigates how the distribution of taxic diversity and ecometric traits in reptile communities differs in different environments throughout eastern Africa, and how diversity and ecometrics from past communities can be used to assess ecosystem health in modern protected areas. Ecometrics, which finds links between functional traits and environmental parameters, allows fossil communities to be analyzed in a taxon-free manner; and this project will focus on the distribution of traits across fossil faunas in Cenozoic deposits from Ethiopia, Kenya, and Tanzania, as well as traits and environmental relationships for modern communities in those countries, Anatomical traits (body size, feeding morphology) from reptile assemblages will be correlated to characteristics of their paleoenvironments, and both diversity and the fit of traits to climate in the past will be compared with those in modern communities to determine if relationships to environment still hold, or if habitat loss and environmental change have impacted reptile faunas.